Beyond Qubits with Photons

Quantum information science promises to revolutionise information and communications technologies (ICT) in the 21st century via secure communication, precision measurement, and ultra-powerful simulation and computation. The realisation of these technologies will massively enhance our ability to secure and process the ever-increasing volumes of information that drives our global economy. The ability to simulate complex systems could one day deliver new materials, pharmaceuticals and solar cells.

Photonics is destined for a central role in these future quantum technologies: single particles of light --- photons --- are an ideal system for encoding, processing, and transmitting quantum information. However, the standard approach of encoding one quantum bit (or qubit) of information per photon limits current techniques to small system sizes. At these small sizes these systems are unable to fulfil their tremendous promise. This Fellowship will take a new approach --- encoding much more information per photon --- and thereby realise systems whose performance exceeds that of a conventional computer.

This new approach is made possible by the earlier development at Bristol of the field of integrated quantum photonics --- the use of waveguides on silicon chips to generate and guide photons. Because these waveguide chips can be fabricated in a highly parallel way --- much like computer chips --- highly complex waveguide circuits can be relatively easily realised. By propagating many photons in quantum circuits of many waveguides this type of higher-dimensional system promises a 'fast-track' to new applications in communication, precision measurement, imaging processing and simulation.

Potential impact
This ambitious EPSRC Fellowship is aimed at transforming quantum optics and quantum information by moving beyond the conventional qubit encoding and thereby realise devices who's operation exceeds that of a conventional computer. Radical new technologies are anticipated in sensing, image processing and simulation. The use of the integrated quantum photonics approach will ensure that the architectures realised will be suitable for commercial development. This Fellowship is designed to have far-reaching impacts beyond the academic research community, both during the Fellowship and in the longer term.

Impact 1: Benefits to High Tech Industry in the UK

This Project is of strong relevance and interest to high tech industry, with significant potential future benefits for the UK economy. The main applications are foreseen in the areas of high performance sensing, image processing, simulators and (quantum) information processing, with likely downstrem uses in a wide range of fields, from medical research to defence. I have enlisted the participation of three major industrial Partners who will provide support for the Fellowship and guidance towards end-applications. The National Physical Laboratory (NPL) is the UK's national metrology laboratory, providing advanced technology to support the current and future needs of UK industry. This Fellowship will support and accelerate NPL efforts in next-generation optical metrology and communication standards. Nokia is a major global player in the advanced communications technology arena. Nokia has shown a significant commitment to UK economic growth by setting up substantial research and development centre in Cambridge, UK. Finally Quantum Technology Research Ltd is a forward-looking UK start-up, focussed on securing investment to underpin the exploitation of emerging quantum technologies. I aim to further strengthen links with these Partners via exchange of personnel and and their close involvement in this Fellowship. Forging these robust connections at the outset will ensure the rapid uptake of output technology in real-world applications. I anticipate that the first Project outputs will reach commercial applications within 10 years of the beginning of the Fellowship.

Impact 2: Training of Researchers for the UK Knowledge Economy

The second major impact of this Fellowship will be in the training of young researchers. This Fellowship will train a team of talented postgraduate and postdoctoral researchers in a fast moving area at the frontier of science and technology. The Fellowship will provide opportunities for undergraduate and masters level students to carry out cutting edge research in the laboratory for the first time --- often a decisive factor in whether these individuals choose to continue a career in scientific research or high tech industry. These researchers are likely to be highly valued in their future careers in science or industry, with corresponding benefit to the UK knowledge economy over the coming decades.

Impact 3: Inspiration for a New Generation of UK Scientists and Engineers

Finally the results and outputs of this Fellowship will be publicised in both the scientific and general news media. I believe the work will represents an outstanding example of world-leading research carried out in the UK, and will make every effort to highlight the successes to as wide an audience as possible. This will provide inspiration for a new generation of young people to take up careers in science and engineering. I consider this a valuable long term impact of the Fellowship.